Unparameterised multi-modal data, high order signatures, and the mathematics of data science

Our ancestors communicated by scratching on the walls of caves, took navigational decisions by looking at the stars and made medical diagnoses simply by listening to patients. A great deal of information is captured in these simple data streams; our ability to capture, process, and decide actions based on information pervades all aspects of human life.

Today, one has the same challenges but the information is much more voluminous and the expectations for the outcomes far higher. When we write using our finger on an iphone, as our voice is recorded for doctors to assess our mood, when video is analysed for abnormal actions, or as telescopes look deep into the galaxies for black holes, stars, planets,... technically sophisticated systems translate streams of sequential data into processed and recognised patterns that can be actioned.

Our relatively new ability to offload data analysis onto massive digital systems is transforming our world. However huge challenges remain. Groundbreaking mathematical innovation is rapidly expanding our depth of understanding in one area. This project aims to build on successful pilot collaborations to create tools that really merge this new maths with the existing data science, and then apply them to exemplar challenges to produce a more effective abstraction of the "capture, process, and decide" process. The evidence is now overwhelming that dimension reduction and high order methods can capture sequential data very effectively. The maths underpinning this provided the crucial step that resulted in the extension of Newton's calculus beyond Itô's theory to rough paths; its mathematical articulation, the signature of a stream, has significantly enhanced deep learning methods to develop online handwriting recognition with state-of-the-art accuracy.

This project has the goal of developing and embedding the abstract mathematics around rough paths and complex streamed data into a few of the richest challenges involved in the "capture, process, and decide" task. The investigators and the world-leading project partners are connected by the shared challenge of improving this task with complex datasets of importance in four contexts:
* Health
* Human interfaces
* Human Actions
* Observing the Universe
The specific base challenges we start from are:
1) Use face, speech data, with other self-reported mood data to better detect when an intervention to support someone with mental illness is or is not working.
2) When a person writes (in Chinese) with their finger on a sat-nav device or mobile phone, to better transcribe this signal into digital characters accurately and economically, and to recognise who wrote it.
3) By observing evolving images in video data, develop tools that can classify the human actions.
4) Develop measurement instruments, and nonlinear processing techniques for astronomical data that improve detection sensitivity for transients and make new observations, e.g. for planets orbiting stars.

The technical challenges are deeply interconnected. This project is a near unique opportunity to bring these together to produce a validated common methodology, and to create substantial cross-fertilization. One recent example of how this can happen is worth highlighting. In 2013, Ben Graham (then University of Warwick, now Facebook) used the signature to quantify strokes from Chinese hand-written characters parsimoniously and efficiently. The capture stage is subtle and has appreciably improved the accuracy of the recognition process; the China-based partners on this project subsequently created an app which has been downloaded millions of times.

While the handwriting context for rough paths is very well defined and successful, understanding motion of people in videos is at a successful but early stage! The contexts are clearly related, and link through faces with the mental health challenge, and through occlusion with transients in astronomy. It is all joined up!

Potential impact
The approach to generating scientific impact in this project is, at its heart, based on creating an effective eco-structure for incredibly talented ECRs to innovate in an incredibly exciting context where progress translates into immediate outcomes - in academia and in industry. One technical outcome from this process should be new systematic approaches to efficiently learning to translate short term (and potentially transient) information into longer term interpretation.

It is immediately clear that such innovation would directly address the applied challenges. It could allow us to find better feedback on how people are coping with mental challenges, and perhaps even lead to new opportunities for diagnosis in primary care; it could allow tools for identifying danger for the public through collaborations with the health and safety community; it could allow us to identify a new range of astronomical features. At the same time, the project would consolidate mathematical research in rough path theory into a completely new more applied direction.

This project is an outstanding opportunity to build bridges between high quality, fundamental mathematics and data science. It can pull three top mathematics departments together in an exciting theme and through the momentum of cooperation. It will change the careers and culture of the (already excellent) younger researchers. The researchers will have to bridge between mathematical innovation and the exemplar contexts; they will be given support to this, but it will be non-negotiable, there will be no room for silos or comfort zones. The PDRAs will spend considerable time (at least 25%) with team leading the applied challenge, and will come out of this project exceptionally technically skilled in blending mathematical ideas with applied problems in data science.

The gains from the project will be sustained through creating this cohort of ECRs who are comfortable in two strategically important disciplines. It will leverage existing strength to help keep the UK mathematical world leading in a way that is deeply productive for the subject's links with applications.

The Alan Turing Institute will be used as a conduit to transfer ideas between the researchers, between the project and other data scientists, and between the project and mission-critical business activity and to provide an environment for the software engineer. The project will create broadly usable software. An ambition would be the development of a widely used package for scikit-learn that could be integrated into the broader machine learning environment built out from the current python extension esig.

Quantifying this impact is hard, but one can for example note that the SKA has been projected to cost 2 billion euros. The other areas have similar potential.